Advanced Rapid in-line phosphate Measurement System

In this project Inov8 Systems Ltd and Queens University Belfast are collaborating on the development of an innovative new technology for the measurement of phosphate in water bodies and process systems. Phosphate is now recognised as an important threat to water quality globally, consequently there is a growing requirement for effective phosphate measurement systems. This project aims to develop an innovative new technology and successfully bring to market a new product capable of long term in-line automatic rapid high sensitivity phosphate monitoring. This will be a major advance over existing products that will provide customers and regulators with far more pertinent and timely data than is currently available which will enable enhanced process optimization and environmental performance.